Luminescence dating a tool to interrogate multi-scale coastal landscape response, Cape south coast, South Africa.

The South African coast is a key region for Neogene and Pleistocene sea level studies (Hearty et al. 2020). Along the Western and Eastern Cape Provinces, thick sequences of cemented coastal deposits (dunes and near-shore deposits) form an archive of climatic and landscape change, as well as preserving numerous trace fossils (Helm et al., 2020) and evidence of human occupation (Helm et al., 2018). There are interesting sand dune deposits forming ridges younging seaward. The older ridges could be 200 m in height and several kilometres away from the coast. Their formation (at high elevation and distance from coast) along with preservation is not yet studied. This project will interrogate these coastal sedimentary archives at two scales:
1. The long-term timing of onshore dune (cemented dune with high calcium carbonate content called Aeolianite) and shoreline emplacement broadly equates to high interglacial sea-levels (Bateman et al., 2011), with coastal dune formation on the continental shelf during low-stands (Cawthra et al 2018). However, variability in the peri-coastal stratigraphic record is imparted by the interplay of (inherited) sediment supply and offshore topography (Carr et al., 2019) and we predict more complex scenarios exist, particularly in areas with a narrower coastal shelf. The inland cemented dune ridges which could be as old as Pliocene forming unusual deposits prompted our curiosity. Their unique location and long-term preservation offer opportunity to delve into coastal landscape evolution. This is exciting as it offers scope to drill into far broader questions of diverse coastal landscape evolution(s) via, high-density geochronological sampling closely accompanied by targeted geophysical surveying. This will improve our understanding of coastal dune geomorphology at local and global scale.
2. The modern dune system (Holocene) are expanded over great area along the southern Cape region. They offer opportunity to understand dune formation, evolution and preservation. Understanding the relation of local climate, sea level change and local geology is important to assess dune systems. This project aims to understand this phenomenon at local and regional scale by studying the dune systems at Western and eastern cape where there is drastic change in climate and geology. With that, we aim to understand the subsurface profile of the Holocene dunes using GPR and high-resolution chronology to look at the dune profile in detail. The results will serve basis for our understanding the early Pleistocene coastal systems.
This project will dive into the formation and preservation of Pleistocene dune using the analogue of modern dune systems. This project will primarily employ luminescence dating methods, in conjunction with other surveying techniques (Ground penetrating Radar-GPR), to interrogate coastal landscape processes over multiple spatial-temporal scales. The student will focus on the development of the new SAR luminescence dating and portable luminescence (p-OSL) chronologies at Leicester, in collaboration with researchers from the Council for Geoscience, South Africa. This project aim to use new suite of OSL dating methodologies like p-IRIR225, p-IRIR290, TT-OSL and OSL.